Converge

Converge is a connected sensor data analytics platform. We provide the hardware, and software to connect sensors to the internet, and fully utilise and visualise their data. This applies across industries such as construction, smart cities and even hospitals. We are developing robust wireless technology that will provide reliable mesh networks in environments hostile to EM waves such as construction sites (where steal and concrete is plentiful). More info at www.converge.io